Connecting Patterns and Processes in Freshwater Landscapes: Implications for Farmland Restoration

Freshwater systems exist in the landscape as a complex network of habitats linked by ecosystem processes. Consequently, successful conservation is dependent on a deep understanding of the fundamental processes that drive multi-scale freshwater diversity. However, a limited understanding of the processes shaping metacommunities has often resulted in conservation initiatives failing to make meaningful improvements to biodiversity. To address this issue, this thesis explores the relationship between freshwater community structures and the underlying ecosystem processes that govern them. Macrophyte (freshwater plants) and selected macroinvertebrate groups (water beetles, snails and mayflies) will be sampled using a standardised methodology to quantify diversity at multiple spatial scales. A novel aquatic-terrestrial trapping network comprised of emergence and flight-interception traps will be used to quantify dispersal and the linkages between the aquatic and terrestrial landscape. The study will be conducted across four landscapes that represent a gradient of ecological wildness: highly modified; semi-managed; rewilded; semi-wild. The results will enhance the outcomes of farmland restoration by deepening our understanding of the critical processes that must be restored to produce healthy, functioning ecosystems.